Between Commitment and Complicity: Cosmopolitan Duties, Global Harm, and the International Dynamics of Atrocity Prevention

The past decade has seen a devastating rise in mass atrocities – including genocide, war crimes, and crimes against humanity – contributing to the forced displacement of 122 million people and exposing critical failures in international protection frameworks (UN, 2024). While much research focuses on local drivers of atrocity, including historical grievances and political repression, this project addresses a key blind spot: how external states shape atrocity dynamics through the military, economic, and diplomatic dimensions of their foreign policies.
Focusing on the Israel-Gaza conflict as a critical case study, the project develops and applies an original theoretical and empirical framework to assess how international state practices contribute to or mitigate atrocity risk. By systematically analysing the policies of four influential states (the USA, UK, Iran, and Qatar), the research generates urgently needed insights into patterns of international complicity and provides actionable recommendations to strengthen global atrocity prevention strategies.
This is urgent research. First, there is a compelling moral imperative to prevent large-scale harm. Second, mass atrocities fuel global instability, driving displacement, terrorism, and regional disorder. Third, repeated failures to prevent mass violence, particularly when powerful states are complicit, erode the legitimacy of the international order.
Israel-Gaza exemplifies these challenges. On 7 October 2023, Hamas’ large-scale assault on Israel killed around 1,200 people, mostly civilians. In response, Israel’s extensive military campaign in Gaza has killed over 62,000 Palestinians, including 17,000 children (Al Jazeera, 2025). The destruction of civilian infrastructure, mass displacement, and widespread allegations of war crimes and genocide underscore an urgent need to better understand how state actors across the globe enable or constrain mass violence.
The USA, for example, has vetoed multiple UN Security Council resolutions on Gaza, reinforcing its pattern of shielding Israel from accountability. Iran has strengthened Hamas’s military capacity and regional influence. The UK maintains diplomatic and arms trade ties with Israel. Meanwhile Qatar has positioned itself as a mediator, facilitating negotiations over hostages and humanitarian access. By examining these four states, the project sheds light on global dimensions of atrocity violence and international complicity; not only in the Israel-Gaza conflict but also in ways that offer broader insights for crises such as Myanmar, Ethiopia, Yemen, Sudan, and beyond.
Although studies have examined military patronage (e.g. Nanlohy, 2024), economic exploitation (e.g. Wenar, 2008), and diplomatic complicity (e.g. Dunford and Neu, 2019), these dynamics have rarely been applied to atrocity prevention (Shaw, 2012), nor integrated into a unified normative-empirical framework. This project fills that gap by advancing cosmopolitan harm theory (CHT). With its emphasis on states’ cross-border duties to avoid causing or enabling global harm (Linklater, 2006), CHT provides the ideal lens for analysing how international military, economic, and diplomatic state actions contribute to atrocity risks. Applying and extending this theory, the project develops an original normative and empirical model to generate cutting-edge insights into international complicity in atrocity violence.
In sum, the project:
i) Develops a comprehensive moral framework to enhance understanding of states’ responsibilities to prevent atrocities.
ii) Examines how states justify and legitimise their involvement in global atrocity prevention, and how these narratives shape their foreign policy practices.
iii) Assesses the real-world effects of state practices on atrocity prevention, identifying patterns of complicity or prevention.
iv) Produces actionable policy recommendations by diagnosing key obstacles to atrocity prevention and proposing effective strategies to overcome them.